Sustainable Pipelines: Harnessing AI to Quantify Defect Severity in MASiP Pipelines

Sustainable Pipeline Systems Ltd (SPS), based in Aberdeen, specialises in cutting-edge pipeline solutions designed to support the transition to clean energy. This project focuses on advancing SPS's flagship product, the Mobile Automated Spiral Intelligent Pipeline (MASiP), a next-generation pipeline technology engineered for hydrogen transport.

MASiP features an innovative composite structure combined with helically wound fibre optic sensors, enabling real-time digital monitoring of pressure, strain, and temperature. Its unique design reduces construction-related carbon emissions by 70% compared to traditional pipelines, supporting global efforts to achieve Net Zero by 2050\.

In collaboration with the ASTUTE Centre of Excellence at Swansea University, this project builds on a successful feasibility study. ASTUTE will provide expertise in advanced machine learning (ML) techniques to enhance MASiP's operational capabilities. Together, the partners aim to develop ML-tools that classify threats, assess defect severity, and provide real-time decision-making support, ensuring pipeline safety and reliability.

The project aligns with the UK's hydrogen strategy and Net Zero goals, supporting the development of critical infrastructure for clean hydrogen transport. By improving efficiency, reducing downtime, and enabling cost-effective monitoring, MASiP offers a scalable, sustainable solution to decarbonise energy-intensive sectors such as heavy industry and transport. This collaboration positions MASiP as a key enabler in the global transition to a low-carbon future.

The project seeks to develop a key enabling tool for energy pipeline networks by providing and interpreting in real time optical fibre signal patters and quantifying them in terms of severity so that network safety can be improved and maintenance and repair actions can be more efficient and more preventative.